Using technologies to support investigative interviewers in detecting deception

The project explores how investigative interviews (e.g., police, immigration, HMRC, benefits, etc.) can be facilitated by the provision of technological support. This support takes the form of a user interface that displays factoids relevant to the current stage of the interview, for example the name of a person the interviewee should know. These factoids are extracted from knowledge bases such as Wikipedia and also from the Web sites of relevant organisations. This Web Information Extraction is the key topic of this research. The challenge is to perform Named Entity Recognition and Co-reference Resolution on a whole Web site, taking into account the richer information present on the Web, such as formatting, position, titles and headings. These extracted entities for each Web page are then integrated to form an entity graph for the whole Web site that can be consumed by the user interface. A semi-supervised approach to training direct on HTML is proposed, guided by a lexicon extracted from Wikipedia.